Targeting the Enzyme DXS using Fragment-based Design

Herbicide resistance is a rapidly growing problem, which is beginning to seriously affect the production of food crops around the world and there is the need to identify novel targets for inhibition to overcome this. The enzyme 1-deoxy-D-xylulose-5-phosphate synthase (DXS) catalyses the first and rate-limiting step of the MEP pathway and it is also involved in microbial vitamin B1 and vitamin B6 biosynthesis, making it an interesting target in microbes.

The aim will be to use fragment-based approaches to develop novel chemical tools to interrogate the role of DXS. By increasing the fundamental understanding of the nature of DXS-small molecule interactions, through X-ray crystallography, mass spectroscopy and biochemistry, this will lay the groundwork for breakthroughs in this area. This project will be carried out in collaboration with Syngenta and the student will have access to all the equipment and associated expertise and experience needed to make progress in studying DXS.